Digital prescription integration platform between NHS funded charity and mail-order Pharmacy.

We will be building a bespoke private prescription platform that works with both private organisations and NHS contracted organisations such as charities to upload prescriptions that we will subsequently dispense direct to consumer/patient using fully tracked and traced delivery.

Eliminating the need for the patient to visit the pharmacy to collect medicines or indeed visit the organisations for a consultation. The consultation can be carried out remotely by the provider, whilst we support this with technology that allows the clinician to write a digital prescription and transmit to us through a secure network for safe shipment to the patients home via fully tracked delivery.

The platform will integrate with PMR software, Microsoft Dynamics BC ERP system and carrier software within the Pharmacy.

This project will initially move a current "in-clinic" healthcare model to completely virtual, which will ensure continuity of service during the COVID-19 pandemic. This new service can extend beyond the lockdown restrictions and allows the charity to offer a remote healthcare model ongoing in their organisation. Protecting the health and well-being of both clinician, patient and pharmacist.

Additional Info:
We then need to move towards launching Identity verification processes for all patients that are treated through the platform to meet regulatory compliance (GPHC; CQC; NHS) & improvement and allow us to roll the service out to a wider patient population across the UK. Meaning more remote services can be used for patients reducing the impact/disruption posed by COVID-19.